The University of Manchester and Lydall Industrial Filtration (EMEA) Limited KTP 24_25 R4

To develop, embed and exploit novel, commercial filtration media for the removal of harmful per- and polyfluoroalkyl substances from waste streams and water sources.